Exploring quantum materials using extreme conditions of magnetic field and applied pressure

This project aims to explore new examples of quantum materials, including low-dimensional and quantum magnets, exotic conducting materials, unconventional superconductors and other strongly correlated electron systems. Ultra-high magnetic fields will be used as a probe and a control parameter of the electronic and magnetic interactions. In addition, applied pressure will be employed to tune the materials through critical points in their phase diagram. Key quantities such as crystal structure, magnetization, resistivity, specific heat and spin dynamics will be measured and used to shed light on the mechanisms behind the theoretically and technologically significant properties these materials display. Collaborations will take place with: sample-growth experts in Warwick, University of Oxford and with international partners: theoreticians from NTU Singapore and University of Cambridge; and experimentalists at Durham University, ISIS Muon and Neutron Source, National High Magnetic Field Laboratory, USA and the European Magnetic Field Laboratory. The work done as part of this project addresses objectives in EPSRC's 2022-25 Strategic Delivery Plan, especially via the Physical and Mathematical Sciences Powerhouse Priority. The research lies within the EPSRC's Physical Sciences theme Advanced Materials contributing to Research Areas such as Materials for Energy Applications, Superconductivity, and Condensed Matter: Magnetism & Magnetic Materials and Electronic Structure.